Fast modelling of wavy wind turbine trailing edge for reducing noise and power loss

Aerodynamic and aeroacoustic behaviours of blade trailing edge hold keys to the viability and operability of modern wind turbines due to light-weight materials and structure integrity requirements. Wavy trailing edges have demonstrated tremendous benefits in terms of reducing noise and total pressure losses. Numerical simulation plays an important role in understanding the flow physics and predicting the performance of these novel geometries. However, for large scale applications, highly resolving large-eddy simulations, while very capable, are impractical for industrial uses. Primarily the project will heavily study the complex flow patterns around the wavy trailing edges using well-resolved Large-Eddy Simulations (LES). With the knowledge and databased created, it will then develop machine-learning augmented RANS modelling for wavy trailing edges. The expectation is that the new approach could be much faster without losing too much accuracies compared to LES.

The project will also aim to collaborate with the wind turbine industry in Europe and will make use of High Performance Computing facilities locally and nationally.